The role of microRNAs in neural development and locomotor behaviour

The aim of the project is to investigate the genetic factors underlying the control of movement with an emphasis on the roles played by small RNAs in the process. The work will combine state-of-the-art genetic, imaging and computational approaches to determine the mechanisms of action of small RNAs during the development of movement in the fruit fly Drosophila melanogaster. The work builds on a recent discovery made in the Alonso Lab that specific microRNAs can affect specific behaviours and complex movements in Drosophila (Picao-Osorio et al. 2015 Science). The work will be developed within an ambitious research programme funded by a Wellcome Trust Investigator Award recently made to Prof. Claudio Alonso. The study will be fostered by the excellent scientific community of Sussex Neuroscience ranked within the Top-10 UK academic units within the fields of Neuroscience and Biological Science in the REF2014.